Labouring Bodies: Gender, Caste, and Agency in Ritual Performance in the Central Himalayas of North India

Gender, Queer Theory and Performance

The Central Himalayas of North India are home to many tiny shrines of local deities who form the pantheon of Hinduism. These deities are believed to be protectors of the local
community that resides in the region's mountains, passes, rivers, and forests. The community's cultural performances comprising drum-centred music, spirit-cult worship, and oracle
performance constitute forms of thanksgiving and praise of ancestry and the landscape (Sax, 2002; Polit, 2006).

Apart from the much-celebrated Pandav lila, there are multiple local performances and practices such as Jagar, Jakh Yatra, Raj Jaats (ballads, religious processions and local dramas)
and shrines, memorial stones scattered across numerous villages, towns as well as cities in the region. According to the local lore, these shrines and stones are dedicated to those goddesses who faced injustices and died because of the violent structure and who now protect those who live in these hills and valleys from similar injustices.

My project examines the ancestor worship of Ghandiyal and the religious procession of Nanda-Devi. Ghandiyal-the deity believed to be the divine protector and incarnation of
Abhimanyu, a Kshatriya warrior in the mythological epic the Mahabharata-is worshipped through oracle performance with drum-heavy music and spirit-possession. In the Nanda-Devi
procession, women sing ballads that express a longing for lost childhood and the mountains of their youth. These performances have been a significant marker of Rajput (upper-caste) identity in the region and a symbol of communities' deep socio-cultural links to the Himalayas